LUSH (Lean UltraFan 2 Stage High Pressure Turbine)

"The LUSH project overcomes the complex challenges associated with integrating the highly novel Advance3 core gas generator (HP Compressor, Combustor and HP Turbine) into the new UltraFan architecture.

The project, furthermore, provides cutting edge, innovative technology and gas generator component detailed design to ensure capable, safe and reliable solutions are realised while operating in the longer life, higher temperature environment.

The project also provides manufacture of parts and specialist engineering support and analysis during the engine test campaign which in turn will develop key understanding of the UltraFan architecture to be harnessed for the development of future UltraFan platforms."